Always connected and user-free set-up for self monitoring y patients at home.

Two SMEs will develop a complex system breadboard which will form the basis of several future devices for applications in automomous consumer health and medical monitoring. These require wireless device-cloud and device-device data transfer to simplify processes for the user and to enable a reduction in healthcare-related costs. The limitations of current products and challenges of getting data into the cloud are preventing us from achieving our vision. Our application focus here is respiratory wellness and medicine (Cystic Fibrosis, COPD and asthma). A convergence of data from devices has already been demonstrated by Aseptika. But this requires the users to be able to use PCs or Smartphones, with the problems of pairing, connectivity and the ever changing operating systems. Our real-World experience shows that these technical obstacles are preventing full utilisation and will limit wide-spread adoption of eHealth in large patient groups in the NHS and EU. grgroupspopulations.